Institute of Food Research And Macphie of Glenbervie Limited

To develop new and cost optimised liquid food glaze products via improved understanding of the mechanisms and chemistry which determine glaze product performance.